Development of Generalised Multi-Well CO2 Storage Proxy Models for saline aquifers and depleted gas reservoirs in CCUS Networks

This project uses machine learning methods to build proxy models for underground aquifer storage and depleted gas fields for carbon capture and storage (CCS). The outputs from this work will be used to optimise a whole Carbon Capture and Storage (CCS) network.